Birmingham City University and Reliant Windows Limited KTP 24_25 R5

To enable the digital transformation of a specialist sub-contract window and glazing SME operating in the UK commercial sector by developing a unique, integrated IT architecture utilising ERP, CRM and AI technologies to significantly improve business profitability.